Practical Security of Quantum Coherent Communications

Quantum coherent communications use amplitude and phase modulation light for information encoding and shot noise-limited detectors for decoding. The hardware as well as software components for realizing quantum communications are matured and various protocols have been successfully demonstrated in the lab as well as in the field. However, theoretical security sometimes does not consider the practical implementation and opens loopholes in security analysis. In this project, The student will develop systems and methods for evaluating the practical security of quantum coherent communications. Those will be used to test and verify the quantum coherent communication hardware developed for fibre as well as free-space links. The PhD may comprise a portfolio of studies relevant to the topic, in order to respond to evolving requirements. This research is in collaboration with the National Physical Laboratory (NPL), Teddington.

The objectives of the research are categorised as follows.

Year 1: Perform a literature study and write a short report. Consider various scenarios of quantum coherent communications and list the regions of interest in terms of practical security, in particular, related to coherent signal generation and detection. Develop initial methods and systems for verifying security. Attend induction courses/lectures/seminars and training provided by York/NPL.
Year 2: Update project plan in line with progress on initial tasks and evolving requirements. Given the plan and design completed in Year 1, student and supervisors will decide which aspects are the most interesting and rewarding for continued experimental investigation.
Year 3: Complete investigations. Drafts for publications and presentations at conferences. Complete and submit the thesis.

The student will be primarily based in York but is expected to collaborate closely with colleagues at NPL and may spend time at NPL as required